Robert Gordon University and Intervention Rentals UK Limited KTP 24_25 R1

To develop and commercialise a fully integrated system producing both electricity and green hydrogen from waste heat. This innovative solution will incorporate machine learning, allowing the Company to be the first to enter the energy transition market with a system that can be optimised for different scales and operational conditions.